Nonlinear Structural Dynamics

This work will continue the work of Cammarano, Hill, Neild and Wagg, conducting further studies into the behaviour of multi-degrees-of-freedom nonlinear oscillators. The research will initially be conducted theoretically, and then these theoretical findings will be applied and proven in a laboratory setting. In particular, focus will be given to the occurrence of bifurcations in the backbone curves of these oscillators, investigating the reason and conditions behind them and the influence of physical parameters on their size, nature and the frequency with which they occur.

The outcomes for this research are as follows:
1. To create mathematical models for nonlinear dynamic systems, using computational techniques to allow analysis of the solutions and models to completed
2. To conduct analysis of the behaviour of multi-degrees-of-freedom nonlinear oscillators using realistic values for the parameters in aforementioned mathematical models
3. To test the accuracy of these theoretical models using experimental techniques